Cancer Therapy Optimisation: A Mathematical Approach

Cancer poses a profound challenge to global health, necessitating innovative approaches to improve therapeutic outcomes. This 3.5-year PhD research plan dives into the world of mathematical modelling, with a primary focus on differential equations, to gain insights into the dynamics of cancer progression and response to treatment.

The first phase of the project consists of a thorough literature review in the field of mathematical modelling. Within cancer biology specifically, the aim is to build a strong foundation in the optimisation of cancer therapy.

The core of the research consists of the development and validation of a mathematical model for cancer therapy optimisation. The researcher will formulate one or more detailed mathematical models that capture the dynamics of cancer growth and its response to therapy. These models will be described as systems of differential equations and will incorporate biologically relevant parameters and variables. With the models in place, the research will progress to simulation and analysis. The mathematical models will be implemented using computational software, enabling the exploration of various therapy scenarios and their impact on cancer dynamics. Simulation results will be rigorously analysed, and the model will be refined to align with observed biological phenomena.

The third year introduces the optimisation phase of the research. The focus will be on exploring optimisation algorithms suitable for optimising cancer therapy plans, based on the differential equations model. These algorithms will be customised to address the unique challenges of therapy optimisation within the context of cancer treatment. Once the optimisation framework is developed, it will be implemented and tested with simulated scenarios. Collaboration with clinical partners will play a crucial role as the optimised therapy plans are validated using real patient data. This phase is expected to bridge the gap between theory and real-world application.

The final year of the PhD research plan then includes a 0.5-year extension to focus on practical application and dissemination of research findings.